InAngel

Intelligent Network since its outset has wanted to deliver a working solution for true "on demand"
application provisioning. IBM first brought this concept to market several years ago; however since
then no vendor has managed to truly make this concept a reality. The main reason why this concept
has not really delivered is that current vendors have not developed new technology to make the
concept work nor have they applied the completeness of vision that is required to make this work
correctly. To truly deliver on-demand provisioning a decision engine needs to collect information
from many sources prior to making infrastructure changes:
1. System performance
2. Network performance
3. Storage availability
4. Business transaction consumption
5. Business transaction importance
6. Cost of Business transaction
7. Historic trends of usage
8. Outside world events and marketing promotions
Companies and vendors have spent many millions of dollars trying to solve this holy grail of
provisioning. Businesses have large budgets looking to more accurately plan capacity however in
reality capacity planning has not moved on to deliver true "on demand". This failure is not because
the component technology used today has not progressed it is because capacity planning does not
dynamically consider all the business and technical reasoning to make informed capacity decisions.
Given that excess capacity (still the norm) costs money and is not considerate of the green issues we
face today, while too little capacity results in lower costs but poorer business performance, IN
identified that a technology step change is required to automate provision of computing resources.
Today's provisioning systems cannot work to the best efficiency because they are founded on a
bottom-up approach. lnAngel is designed to address the problem from a top-down approach -
addressing the businesses required performance and value of transactions first, then looking at
available resources and performance then making on the fly decisions to deliver the most costeffective
provisioning. The advent of virtualisation, SOA and Cloud computing coupled with lnAngel
can now make true "on-demand" provisioning a reality!